The Engineered Eco-system a toolkit for sustainability

Rapidly increasing populations, environmental pressures and rising energy demand are converging to create the precursors to a catastrophe. Global food production needs to increase by 70 percent by 2050 in order to feed an additional 2.3 billion people (OECD – FAO Agricultural Outlook 2011-2020), and all these new individuals will be requiring their share of the world’s resources.
Most current production and consumption methods, particularly in the developed world, are based on the assumption of infinite resource availability, and are consequently wasteful and environmentally unsustainable.
There is no single solution to this approaching crisis, however we believe that a combination of existing and emerging technologies can be devised that will provide a toolkit for sustainability that can be combined, modified and scaled to suit local challenges and needs; providing Energy Generation, Food Production, Nutrient Retention and Water Conservation anywhere in the World.